Chippy & Bean Ltd

Chippy & Bean Ltd are producers of homemade almond butter in traditional English flavours. We plan to use the Innovation Voucher for product development, working with Lincoln University to carry out the tests necessary to grow our business and make our products available in a larger market.